Project Viticulture- Vineyard applications for a multi-functional agri-robotics platform

At Autopickr, we are developing robots to perform manual agricultural tasks that simple machines (e.g., combine harvesters) cannot. Our vision is a versatile robotic platform that can move between farms, performing labour-intensive tasks where needed. This approach mimics the work pattern of itinerant labour gangs, a model that has become increasingly unreliable and expensive. To succeed commercially, we focus on crops where growers face high labour costs despite strong market demand.

Grape growing is one of the UK’s most labour-intensive agricultural sectors, requiring up to 40 times more manual work than arable farming. English vineyards, typically small-scale (1Ha or less), prioritize high-quality production, relying heavily on hand labour. While larger producers use mechanized equipment despite quality trade-offs, English growers need precision solutions that maintain their premium standards. The UK’s vineyard area has grown by 74% since 2018 to 3,855Ha and is expected to reach 6,000–9,000Ha by 2032, creating a growing need for innovative automation.

In this project, we will develop a robotic platform for advanced vineyard data collection, initially mapping vines in our partner vineyard to create a historical timeline through image capture. This will replicate and enhance the manual scoping growers already perform, providing insights into how data-driven analysis can improve vineyard management. The feasibility study will determine whether a robotic unit can offer enhanced data collection, making scoping more efficient and uncovering insights that would be time-consuming or impossible to obtain using traditional methods.

By gathering detailed data on potential areas such as vine structure, fruit distribution, and ripening patterns, we can also explore how this information could inform more efficient harvesting. To test this, we will develop a concept cutting end-effector as an initial step toward robotic harvesting. Additionally, we will assess methods to adapt the robotic vehicle to minimise potential damage between the cut and collection of grapes.